Design + Prototyping of Hemp Stalk products for the Construction Industry

Modece's aim is to research and develop the use of hemp in construction and architecture. The company pioneered the use of Hemp-Lime in the UK in 1985 and has since developed the technique in countless successfully delivered projects. Modece is now developing innovative structural elements made from hemp stalk to replace timber in traditional construction.

Covid-19 had a direct impact on the supply of industry leading construction materials which has caused the reduced output of housing in the UK in early 2020.\[2\] The timber industry was affected by Covid-19 with imports dropping significantly, with drops in supply volumes of between 30-70% across the timber construction product range. \[6\]

The proposal is to develop hemp stalk based construction elements to be used as a sustainable alternative to mainstream and less sustainable concrete, steel and timber construction methods and thus reducing the UK construction industry's dependence on global supply chains that have proved to be vulnerable to interruption from market influences such as the Covid-19 pandemic. The idea is that the construction elements that result from this project will be produced, processed and installed locally to where the demand for construction is, in a highly sustainable and global market resilient manner.

Hemp could provide an annually grown building crop that is both renewable and acts as a carbon sink when locked into the building fabric. It has the potential to become an ultra-sustainable component in construction.

The proposed project will focus on 3 work packages: design theory of hemp's use in construction (P1); Experimentation and testing of the materials and techniques (P2); and documentation and Patent filing (P3).

**The project is a fundamental step in Modece's journey to create the worlds first hemp stalk structured building.**